University of Essex and August International Limited

To develop the capability to design and produce intelligent wearable electronic products which can be used for health monitoring health and embed an R&D function.